Novel bioelectronic sensors of antimicrobial resistance

Antimicrobial resistance (AMR) has been identified as a major threat to public health worldwide. The recent O'Neill report predicts that the cost of AMR may be as high as 300 million premature deaths and up to $100 trillion lost to the global economy by 2050. The need for reliable diagnostic technologies is critical if we are to preserve the efficacy of existing antibiotics and the life span of new therapeutics.

The aim of this studentship is to develop a hand-held device that will optimise the treatment of bacterial infections by providing clinicians with a better tool for assessing bacterial susceptibility.

We will achieve this by developing a test that monitors the activity of enzymes associated with bacterial resistance, focusing specifically on beta-lactamases expressed by pathogenic E. Coli. The test will operate by monitoring the turnover of surface-immobilised beta-lactam antibiotics. By creating an array of different antibiotics, each immobilised on an individually addressable electrode, it is possible to uniquely determine the specific resistance profile of an E. Coli strain, and thus identify the most appropriate antibiotic.

The research aligns with the AMR cross-council initiative that particularly targets EPS research, and with the recently launched EPSRC/BBSRC/MRC "Technology Touching Life" initiative. Furthermore, "Biophysics" is one of only 12 "growth" areas in the EPSRC portfolio and our work fits squarely into the "Healthy Nation" vision expressed in the EPSRC Delivery Plan.

This research is a collaboration between multiple academic departments at York, specifically the Departments of Physics Chemistry, Biology and Health Economics. Furthermore, the project parners with a range of stakeholders including clinical consultants Mr Adrian Evans (gynaecology) and Dr Neil Todd (microbiology) at the York Teaching Hospital NHS Trust, and TRANSLATE, a regional programme to support the commercialisation and adoption of medical technology.